University of Northumbria at Newcastle and Redbrooks Specialist Contracts Limited

To create an in-house design and build capability to produce innovative Light Gauge Steel building solutions for enhanced structural performance, plus rapid, sustainable, and cost effective construction.